Aonachadh: integrating biodiversity and finance

Aonachadh (un-ach-A) is gaelic for coming together, for two faces of a mountain that meet to form a uniting ridge. Building on and expanding an existing network of over 280+ organisations, we will bring together a wide range of stakeholders interested in investable biodiversity uplift projects. We will develop methods for creating standardised, accessible, and verifiable data, metrics and tools for voluntary biodiversity markets, and co-create research questions and a programme of work that can lead to a common framework for data gathering and business models and community engagement methods acceptable to supply-side projects as well as demand side investors.

Research activity will enable us to come together in workshops and working groups to collaboratively co-create research questions, and then share, discuss and learn from lessons emerging from biodiversity uplift pilot projects engaging with voluntary markets in Scotland.

Our research network - of established and emerging projects, financiers and policy makers - will contribute to NERC's Nature Positive Future programme from the unique context of Scotland, which is experiencing unprecedented increases in land values alongside a land reform agenda that seeks to deliver benefits from biodiversity markets for local communities. Scotland's place-based approach to ecosystem market development provides a unique opportunity to understand interactions between biodiversity, finance and society and what this means for environmental and economic resilience. Recent and ongoing work from the core team, and established connections with UK stakeholders and channel partners Ecosystems Knowledge Network and the Green Finance Institute, means we can initiate a quick start for more results and impact.